Engagement and selection of the key stakeholder for deployment of a novel water treatment demonstrator

Our device uses Cold Plasma to remove persistent organic pollutants from drinking water, Ukraine has some of the most contaminated drinking water in Europe. This project contributes to our understanding of the specific market we have targeted within Ukraine to be sure that deployment of a demonstrator scale device into a specific customer will provide us with the data we need to show that our device is efficient and competitive.

The project contributes to the 2030 UN sustainable development agenda, specifically to SDG6 "Clean water and sanitation" that aims at providing universal and equitable access to clean drinking water affordable for all. The proposal focuses on clean drinking water supply in Ukraine, a lower middle-income ODA eligible country. We will select a demonstrator site to test the efficacy and efficiency of the innovative "cold plasma" technology for water treatment before bringing it to serial production. Ukraine has the scarcest fresh water resources in Europe, with the quality of drinking water rapidly deteriorating due to intensive agriculture, poor industrial wastewater treatment, obsolete water treatment facilities and lack of state control and support over the water quality. 30% of its 42-mln population live in rural and suburban environment without any water treatment facilities. They are chronically exposed to drinking water of poor quality affecting their health.

Deployment of our device, developed in country, will improve lives locally and if effective will be a game changing invention for off grid water treatment.